Innovate UK - Focus FS Ltd.

"Request for Proposal
Cyber Security Risk Assessment

Summary
Focus FS Limited (Focus FS), a start-up technology firm, requests proposals for a Cyber Security Risk Assessment.

Focus FS Limited
Focus FS began operations in February 2015. Founded by Tom Blomfield, the company plans to build software to provide to banks and financial institutions. In addition, it is seeking authorisation to carry on regulated activities as a bank in the UK. Focus will build and operate a digital current account that allows customers to instantly manage their money via their mobile phones. Focus employs more than 10 employees and is headquartered in London, England. Further information can be found at http://focusfs.co.uk/.

Scope of Service
Focus FS is looking for vendors who offer the following services:
- Assessment of application architecture
- Assessment of development processes
- Penetration and vulnerability testing
-Employee training and incident response process

Deliverables
Upon completion of the previously mentioned reviews, the vendor shall provide the following:
- Written reports on the current processes, areas of risk, mitigation strategies and recommendations
- Written reports on penetration and vulnerability testing, areas of risks, mitigation strategies and recommendations

Proposal Requirements
Focus would like the vendor to provide specific details on how the services requested would be performed. Credential and experience are also requested to show how the objectives of Focus FS will be met.
- Pricing: Please include project costs
- Availability: Please provide vendor availability
- Qualifications: Please outline the credentials and experience
- References: Please include details of a similar project performed for a professional client, including contact details

"